University of Salford and Invisible Systems Limited

To develop a database structure and relevant algorithms to support the Real-time Online user interface. To develop a front end web application for an Internet of Things solution, with modular user interface to present information in a dynamic, customisable and easy to read way.